University of Leicester and Shelton Machines Ltd

To develop an innovative, rapidly-deployable, self-configuring machine-vision inspection technology with unrivalled hardware/commissioning costs and performance for the wider textiles industry.